Prospecting deep sea sponges for new antimicrobials.

Antimicrobial resistance (AMR) is a global public health issue of immediate concern. The UK strategy for overcoming this growing threat includes the development of new antibiotics. Industry has essentially withdrawn from antibiotic discovery, and the onus now falls on academia to feed the development pipeline with new natural products. The microbial consortia associated with marine sponges are a fertile source of such natural products but to date bioprospecting has been heavily focused upon sponges from warm and shallow waters and these niches have been thoroughly sampled. In contrast, we have now amassed a unique collection of over 100 sponges from the seabed of the Atlantic Ocean, representing remote, deep and cold waters that to our knowledge have never been sampled before. This novel resource holds the exciting prospect of discovering a variety of small molecules with therapeutic potential. This project will thus explore whether novel antibiotics can be identified within the microbial consortia of deep-sea sponges.